Advanced numerical methods for gravitational self-force calculations

Gravitational self-force theory is a perturbative approach to the two-body problem in General Relativity, with important applications in gravitational-wave astronomy. The project will explore a new, computationally efficient approach to self-force calculations in Kerr spacetime, based on a time-domain numerical evolution of certain curvature scalars. The project will have a theoretical component---the formulation of metric reconstruction in nonvacuum spacetimes---as well as a numerical-analysis component---the development of a novel, pseudo-spectral method for time-domain integration of the gravitational field equations.